Palantir - Real time inspection and assessment of wind turbine blade health

The Palantir project will address the cost, environmental and health risks associated with carrying out inspections of wind turbine blades. The Palantir project will develop a remote sensing electronic package consisting of visual and acoustic sensors and will utilize advanced machine vision and machine learning analytics to continuously and automatically monitor the state of wind turbine blades. The main beneficiary of the project will be Braendler Engineering, a leading UK headquartered provider of inspection systems and data analytics which are based on advanced machine vision and machine learning technology. The University of Bristol will develop key aspects of the machine vision systems for this project, and ORE Catapult will test and demonstrate the Palantir product at its world class test facilities.